Developing a blueprint for an international 'web-first' panel

The European Social Survey (ESS) has been developing its web-interviewing infrastructure since 2017 when the world’s first cross-national probability-based input-harmonised web panel (CRONOS) was launched. Building on this previous pioneering success, ESS successfully launched CRONOS-2 in 2021. CRONOS-2 further developed cross-national web-interviewing capacity across a much wider group of European countries and improved the methodology. In 2024, the ESS repurposed the panel to adjust it to field items related to the Next Generation EU recovery plan, implementing for the first time a mixed-mode approach with the provision of paper self-completion questionnaires to ensure the inclusion of the offline population.
Even though the CRONOS panel represents a “unicum” in the world for its intrinsic characteristics (input-harmonised, cross-national, academically driven, probability-based web panel), the CRONOS panel is still confined to a single continent.
Numerous current societal challenges (e.g. climate change, immigration, health) necessitate a transnational perspective, since these social and economic phenomena extend beyond national borders. To address these pressing challenges a collaborative and cross-national approach should be employed. With this scoping project we will embark on a UK-led transformative journey, aimed at enhancing the comparative data collection landscape.
This scoping study aims to scope the requirements for adding an international component (beyond Europe) to the ESS panel and setting up an infrastructure for a future large-scale, probability-based, input-harmonised international panel led by the UK. Four well-established research infrastructures in the social sciences will be involved in the project: the European Social Survey HQ at City, University of London; NORC at the University of Chicago; the Australian National University (ANU); and the Sungkyunkwan University (SKKU) in South Korea. We will scope options for drawing probability-based samples, whilst examining a wide range of considerations related to panel recruitment, recruitment questionnaire content, panel management protocols, off-line respondents’ engagement approaches, incentive strategy, data transfers, data privacy, ethics and data protection as well as infrastructure costings. The project will also encompass considerations related to future funding models needed to launch the panel and make it sustainable. Finally, the project will also seek to identify and engage with other potential countries that could be part of a larger international CRONOS panel.
Through a series of interconnected tasks, we will progressively develop a methodology for building an efficient international web-first survey infrastructure. The final outcome of the project will be a blueprint for an international panel. This will include an annex with a report to the ESRC with recommendations on how the panel could be supported by the UK infrastructure fund.
At the core of our approach lies the belief that international collaboration and the sharing of knowledge foster innovation. The present scoping study will decisively benefit the UK data collection infrastructure landscape through the reinforcement of the connections with countries beyond Europe and prepare the ground for a UK-led international web-first panel.